Sustainability in Jewellery – Making a difference

In this project, DAIOLA will make a difference in the jewellery making industry by reducing its carbon footprint and shifting business models from linear to circular, making beautiful eco-friendly, sustainable jewellery.